TSAS (Tail Structural Alignment System)

"CNR Services International Ltd delivers leading-edge engineering design services to a wide range of industry sectors. From concept generation, through design and optimisation, to the effective integration into the manufacturing process, CNRs dedicated team of specialist engineers, designers and scientists help customers achieve the results they are looking for.

CNR has identified a gap in the market to develop an alignment system for the build of helicopter tail structures. We have a customer extremely interested in TSAS and we are confident from patent searches that there is no product out there at present to offer such enormous benefits over current state-of-the-art methods.

TSAS will improve upon current state-of-the-art methods by:

- greater speed of operation

- greater accuracy, 100% of the time, no operator error

- automatically collecting and storing data for audit/traceability/trend analysis.

- significantly reducing tail vibration for improved crew/passenger comfort/extended component life.

CNR will grow significantly through sales of TSAS and offers significant vaue for money for the UK tax payer. It will also safeguard jobs and create new ones. TSAS will make CNR more competitive as our revenues will grow to enable further investment in R&D and we begin to be seen as a one-stop shop for alignment issues with our aerospace customers, old and new."